Core UK Equipment Base for Characterisation and Analysis of Highly Radioactive Materials

Academic nuclear fission research has increased over the last ten years from a base of around zero to a current portfolio about 38M (typically 8-9M/annum). Both industry and the extensive UK university network involved in nuclear research have stressed the importance of research using authentic, and thus by definition highly radioactive, materials. While a few UK universities routinely use small quantities of radioactive materials in their own laboratories, the only facility in the UK that could be accessed by university researchers for work on highly radioactive materials is the NNL's Central Laboratory.Due to the absence of suitable facilities and equipment, any nuclear research carried out by UK academia is restricted either to simulants or to limited programmes carried out overseas. While the quality of science is good within these constraints, all overseas competitors now have access to specialised facilities in national laboratories and work based on simulants is increasingly seen as falling below the normal quality benchmark. Any credible UK research programme must therefore have at its foundation the ability to work with and characterise highly radioactive samples. The UK also faces major R&D and skills challenges in many areas of nuclear science and technology, which can only be met by a concerted, cross-disciplinary, cross-institutional programme of research and training built around close collaboration between industry, regulators and academia. This programme must be underpinned by facilities not just for the preparation of highly radioactive samples, but also for their characterisation. Since Central Laboratory is presently geared towards industrially driven development in which characterisation is a lesser priority, its capability in this area needs to be significantly enhanced. The provision of state-of-the-art analysis and characterisation facilities will therefore support research across all of the UK's priority nuclear research themes, and thus benefit the entire nuclear academic sector. We therefore propose to establish a core equipment base could be established in the National Nuclear Laboratory's Central Laboratory. This would be unique in the UK and facilitate world class fundamental research. Priority areas are spectroscopy and electron optics

Potential impact
The equipment base proposed here will be used to support nuclear fission research and training programmes across the whole UK, and thus contribute across the spectrum of impact. Examples of ongoing activities which will be supported include: Government and Policymakers. The work of the Committee on Radioactive Waste Management, which is tasked with providing advice on and scrutiny of the developlemnt and implementation of Government's Managing Radioactive Waste Safely programme. Part of this work has involved a formal report to Government on Research and Development. The work of the Cabinet Office on Hazard Assesment and Decontamination, which provides advice on preparation for and responses to high consequence, low probability events. The work of the Ministry of Defence Nuclear Science Advisory Council, which provides technical advice on nuclear issues. The Wider Public. Activities conducted by existing projects, such as the Nuclear First Doctoral Training Centre, which has contributed to the EPSRC IMPACT! exhibition (displayed during 2010 at the Royal College of Arts, Cheltenham Science Festival and in the Wellcome Trust window display) The Next Generation. Activities conducted by existing projects, such as the Nuclear First Doctoral Training Centre, which, in 2010 alone, has contributed to the University College London Energy for the Future schools lectures (200 A-level students) and the Manchester Museum of Science & Industry Meet the Scientists event (>1000 school children of all ages).